Applying algebra to computing the clique number of a graph

A clique in a graph is a set of vertices with the property that every pair of distinct vertices in the set is joined by an edge, and the clique number of a graph is the size of a largest clique in that graph. Being able to determine the clique number of a graph has many applications, but is a computationally difficult problem. Algebra can be a big help in determining or bounding the clique number, including linear algebra and eigenvalue techniques, the clique adjacency polynomial for classes of graphs with certain regularity properties, and if the graph has nontrivial symmetries, group theory. The GRAPE package for the GAP system contains functions for the classification of cliques with given properties, and these are especially powerful for graphs with large groups of symmetries.

As part of any project in this area, a student could start by computing an extensive catalogue of interesting graphs in GRAPE format for use in forming and testing conjectures and for testing new algorithmic ideas and programs. Such a library would be a tremendous resource both for the international algebraic graph theory community.